University of the West of England, Bristol and B-hive Innovations Limited KTP_21_22 R2

To develop a novel real-time, non-contact system to measure the dry matter content of potatoes using innovative technologies to increase crop utilisation and reduce waste.